Unravelling the Secrets of Early Solar System Processes Through Laboratory Investigations of Regolith from a Type C Asteroid

One of the biggest challenges with the study of extra-terrestrial samples is that much of the geological context is missing, whereas on Earth we can have access to field information about location, orientation, surrounding rocks, etc before even collecting a sample and subsequent laboratory analyses. On-going space missions (OSIRIS-Rex and Hayabusa2) to primitive C-type asteroids (likely parent bodies for carbonaceous chondrite meteorites) are scheduled to return grams to kgs of material in the early 2020s. They will collect samples from a specific asteroid, but the samples they collect will be grabbed from the well-mixed surface regolith, which by its very nature contains little geological context.